Silver Antimicrobial Surface for Improved Performance of Complex Orthopaedic Implant Technologies

The project will develop and evaluate a novel silver based anti-microbial surface treatment for application to complex orthopaedic device materials. The project will build on Accentus Medical's previous successful commercialisation of its proprietary Agluna® silver ion based anti-microbial technology for conventional titanium orthopaedic device surfaces. The current project is driven by recent market trend towards more complex device materials, such as 3-D porous structures formed by e.g. additive layer manufacturing
techniques. With the clinical performance demonstrated by Agluna® in reducing the incidence and severity of post-operative infections with conventional device substrates, Accentus Medical is now seeking to address evolving market demand for a novel silver based antimicrobial surface treatment applied to more complex substrates. The project will demonstrate the basic safety and efficacy characteristics required of a viable
surface technology, as well as the potential for the selected surface technology to be amenable to rigorous manufacturing process control requirements of the highly regulated orthopaedic device industry.